Amnesties, Prosecution and the Public Interest in the Northern Ireland Transition

CONTEXT
This application for Follow-on Funding aims to build upon the comparative research conducted in the Beyond Legalism project which explored the use of amnesties in conflict transformation in South Africa, Uganda, Uruguay, Bosnia-Herzegovina and Argentina. Originally, that project did not include Northern Ireland, as the debate was not a 'live' one at the time. Since that grant was completed, the public need for an internationally and legally informed contribution on the relationship between amnesties, non-prosecution and dealing with the past in Northern Ireland has become increasingly apparent. Together with the partner organisation, Healing Through Remembering, this proposal seeks to address that gap.
AIMS AND OBJECTIVES
The overall aim of this 12-month project is to facilitate a process of knowledge exchange between the academic team, the project partner and key local actors on the role of amnesties and prosecution in dealing with the past in Northern Ireland. To achieve this aim, the project objectives are:
1. To engage in a process of gradual knowledge exchange through a carefully sequenced pattern of engagement with key local actors, including victims, former Republican and Loyalist paramilitaries, security force members, politicians and civil servants, and civil society representatives. This engagement will move from a series of private briefings for key constituencies during months 1-3; to a series of invite-only roundtables in months 4-8 that will explore themes identified on the basis of the Beyond Legalism project research; to a public conference at which local and international scholars and practitioners will explore the project themes in month 11.
2. To disseminate the Beyond Legalism findings and inform public debate through strategic interaction with print, broadcast and online media, and the creation of a project website.
3. To reflect upon and disseminate the knowledge produced in a project report and a fully theorised academic article (which will focus explicitly on this style of knowledge transfer).
4. To work with our project partner to enhance the organisation's technical capacity.
POTENTIAL APPLICATIONS AND BENEFITS
This project will benefit a range of non-academic audiences. Within Northern Ireland, beneficiaries will include the project partner, other local civil society organisations, relevant government departments, policing organisations (PSNI, HET and Police Ombudsman), human rights groups and legal institutions (especially Public Prosecution Service). These groups will benefit from the private briefings, invite-only roundtables, and public conference. For NGOs, this engagement will again enhance their knowledge of the international legal framework concerning amnesties and of how other jurisdictions have grappled with these challenges. For governmental actors, the project will contribute to greater evidence-based policymaking and, potentially, impact on the operational and organisational culture of relevant institutions. For all local users, the project will create a space for informed and debate on highly sensitive topic.
Elsewhere, the project will benefit policymakers within the United Kingdom, Ireland, and internationally who work on transitional justice. The proposed programme of knowledge exchange and dissemination will provide a transferrable methodology and will contribute to evidence-based policymaking among international actors, and raise international awareness of the complexities of balancing immunity, truth and prosecutions.
The project will also be of interest to academics working in the fields of political science, criminology, international relations, anthropology, sociology, peace studies and conflict transformation. The project will develop and refine the theoretical contributions of the Beyond Legalism project and will propose a methodology designed to address critiques of international comparative work as rarely offering tangible benefits for the local community

Potential impact
WHO WILL BENEFIT FROM THIS RESEARCH?

Beyond its academic contribution, this project will impact positively on non-academic users in Northern Ireland currently engaged in debates about dealing with the past. The project partner, Healing through Remembering (HTR), will benefit directly, as will a wide range of other local civil society organisations working in the field including victims groups, former combatant organisations, and former security force member organisations - all of whom will be targeted in the dissemination strategy. Relevant government departments, policing organisations (PSNI, HET and Police Ombudsman), human rights groups and legal institutions (especially Public Prosecution Service) will also benefit.

Outside Northern Ireland, the project will be relevant to policymakers within the United Kingdom and the Republic of Ireland involved in this field. The project will also be indirectly beneficial for state and intergovernmental actors that intervene in dealing with the past work in Northern Ireland, including the European Union, Council of Europe Committee of Ministers and the United States government. Internationally, this project will enhance the work of actors in transitional justice, peacebuilding and conflict transformation through the knowledge produced and the innovative methodologies employed. Elements of the UN, the Organisation for Security and Cooperation in Europe, the Organisation of American States, the African Union, the British FCO and the US State Department all engage with the tension between amnesties, prosecutions and truth recovery. In addition, the project will assist with transnational civil society actors, such as the International Center for Transitional Justice. Finally, the project will contribute to the skills and experience of the project team.

HOW WILL THEY BENEFIT FROM THE RESEARCH?

HTR will benefit through the exchange of knowledge with the project team, in particular the research capacity, knowledge and technical skills drawn from the international context and legal elements of the subject matter.

Local stakeholders will benefit from the private briefings, invite-only roundtables, and public conference. For NGOs, this engagement will again enhance their knowledge of the international legal framework concerning amnesties and immunity and how other jurisdictions have grappled with these challenges. For governmental actors, the project will contribute to greater evidence-based policymaking and, potentially, impact on the operation and organisational culture of institutions such as the HET and the civil society organisations that support them in engaging with affected families. For all local users, the project will create a space for informed debate on a highly sensitive topic. More broadly, the project will raise awareness and understanding of this divisive issue through its media strategy.

The project will also seek to engage policymakers, donors and practitioners within the UK, Republic of Ireland and elsewhere through the use of policy and academic outputs, which will analyse how the diverse forms of amnesty and immunity play out in dealing with the past in Northern Ireland. Also, among transitional justice activists and policymakers, there is a growing interest in fostering public consultation and engagement with transitional justice and rule of law programmes. The proposed carefully sequenced programme of knowledge exchange and dissemination will provide a transferrable methodology and will contribute to evidence-based policymaking among international actors, and raise international awareness of the complexities of balancing immunity, truth and prosecutions.

Finally, the research team will develop their own research and professional skills through the opportunity to test theoretical insights with the Northern Irish context. In addition, they will participate in relevant training programmes offered by the universities.